Coupling of single quantum dots to two-dimensional systems

The interaction between nano-objects of different dimensionality, e.g. electrostatic Coulomb-coupling of a zero-dimensional quantum dot (QD) to a two-dimensional (2D) system is of fundamental interest and of great relevance for charge-based memories. This interaction between a single QD and a 2D system shall be studied here. Innovative use of the complementary expertise of the partners will combine, for the first time, Sb-based QDs with a split-gate structure, which will allow the precise control of the charge-state of a single QD. Sb-based QDs have strong hole confinement yielding a potential retention time of many years at room temperature, enabling the analysis of the influence of charged QDs on a 2D system up to 300 K. In the mid-long term perspective, the results could be important for future generations of memories: knowledge of the interaction of a 2D system with a single QD might allow us to reach the ultimate limits of charged-based memories (e.g. Flash).